Core Values, Student Learning and School Transformation - with special reference to the teaching of the arts and humanities

This project will disseminate findings from the original case study of the significance of whole school values at Trinity Academy, Doncaster, a school serving a social priority area that was designated the 'most academically improved academy in England' in 2008, raising the proportion of its students gaining 5+ GCSEs at A*-C from from 28% to 95%. The focus of the case study was on whole school values as a justification for activities and investigated how well the school prepared children to be good citizens in a liberal, plural democracy. In particular, innovative approaches to the exploration of its values (Honourable Purpose, Humility, Compassion, Integrity, Accountability, Courage, Determination) in English, History, Geography and RE were reported. These values underpinned: 1) the school ethos intended by leaders 2) arts and humanities teachers' pedagogy, from lesson planning to assessment, and 3) students' aspirations and learning through the arts and humanities. Although the original findings were published in the Oxford Review of Education (Pike, 2010) and have generated debate (ORE, August, 2011) dissemination to a wider public and professional audience would significantly increase the value and impact of the original research. The case study of Trinity Academy is directly relevant to significant shifts in several areas of education policy under the Coalition Government. The introduction of the English Baccalaureate ('EBacc') that assigns greater importance to humanities subjects, especially history, marks a shift towards an emphasis on these more 'academic' subjects at a time when the importance of 'citizenship' as a subject appears to be in decline. Yet the need to foster good citizens remains and the case study demonstrates how 'citizenship' can be addressed through value-laden arts and humanities subjects. Trinity Academy's approaches to fostering responsibility, community and good citizenship have been so successful that knowledge transfer could have significant impact. The project would allow us to gauge the degree to which the emphasis upon selected core values, documented in the original research, might inform practice in other schools, especially in challenging contexts. Knowledge exchange and active dissemination will be achieved through hosting and events and producing resources for different end users. By the end of the award we would provide school leaders, teachers and parents with events and resources relevant to their needs. We will host events at Trinity Academy near Doncaster which is accessible for those travelling to the events, being just off Jct 6 of the M18. We will also produce DVDs and resources to support leaders, teachers and parents. The focus will be on how whole school values inform leadership, teaching and parenting with special reference to learning in the arts and humanities and the role of these especially value-laden subjects in mediating school ethos. Students at the Trinity Academy will address visiting school leaders, teachers and parents about their perceptions of school leadership, teaching and parenting and what they believe best supports their learning. We anticipate wide and positive coverage of our events which will be innovative and newsworthy as 14-19-year-old students will play a key role in teaching school leaders, teachers and parents. Headlines along the lines of 'Children Teach Parents' or 'Pupils Teach Head Teachers' are envisaged. Trinity Academy now belongs to the ULT family of academies, the largest in the country, and the resources and national profile of the ULT will undoubtedly facilitate impact as will the active support and channels of the Chair of the IAA which represents 600 academies. The focus in this dissemination and impact project is upon the religious sources of inclusive values which are endorsed by students and teachers alike and which support good citizenship and high expectations for young people in a liberal society regardless of background.

Potential impact
This project will benefit the public, taxpayers, education professionals and policy-makers by translating findings from recently published academic research into accessible language and disseminating it through a series of specifically tailored events and proven communication channels. As few parents, teachers or school leaders read journals such as the Oxford Review of Education, there is a need for wider dissemination than was previously foreseen. Such dissemination is essential to sharing good practice among teachers and school leaders serving social priority areas. In demonstrating the importance of research into values generally and the arts and humanities in particular in schools, children's personal and aesthetic response and growth as humane citizens, will be supported. The success of Trinity Academy is notable not simply due to the scale and speed of its transformation but because it has done so by privileging the arts and humanities and promoting an ethical and inclusive approach. Other children and communities in social priority areas stand to benefit from disseminating 'best practice'. The area served by the case study school has been ranked in the worst 10% nationally for unemployment and in the worst 4% in the country as regards educational attainment with health levels falling within the worst 5% nationally. If the experiences of school leaders and teachers bringing about transformation in such a context can be of benefit to school leaders and teachers serving similarly challenging contexts, especially in the North, social mobility may be supported. If leaders and teachers gain insights and return from Trinity with the attitude ' If it can be done there it can be done where I am' other children in other areas are likely benefit. For policy makers to find new policy ideas and for parents to support the work being done in school by simultaneously emphasising core values in the home environment, represents significant and innovative impact potential. End users will benefit as each event will be supported by high quality DVD material and resources which can equip and envision beyond the events themselves. Networks and contacts are likely to be fostered over the longer term. Trinity Academy is part of the ULT 'family' and all of its academies serve challenging contexts, over half of which are in the North. Significantly, the ULT singles out 'the arts' as one of the important areas in which it is committed to 'bringing out the best in everyone' and will play a key role in the dissemination process as a project partner. Trinity Academy also belongs to the ESF whose Chief Executive is Chair of the IAA, the voice of over 600 academies, and dissemination will be facilitated by the ESF as project partner and via IAA channels. Trinity Academy itself is devoting significant resources and staff time as project partner and will show how significant and well-managed public/private investment in schools generally and the arts and humanities in particular has the potential to increase the effectiveness of public services and policy for the common good. A realistic timescale for the realization of benefits is one year to establish links between Trinity and other schools and five years for impacting schools seeking similar transformation. The economic and social regeneration of social priority areas supported by the provision of high quality schooling is necessarily longer term, as is achieving greater social mobility through children from such areas being the first in their family to attend university. By emphasizing the importance of the arts and humanities in schooling and citizenship there is the potential to enhance the quality of life of schools and the communities they serve as well as economic competitiveness of the North by contributing to regeneration. This project delivers impact collaboration (people exchange, staff and skills) for 3 significant user communities, supported by 3 partners involved at the design stage.